MYRTUS: Multi-layer 360° dYnamic orchestrion and interopeRable design environmenT for compute-continUum Systems

The “Multi-layer 360° dYnamic orchestration and interopeRable design environmenT for compute-continUum Systems (MYRTUS)” project aims to provide the technology to make CPS evolving towards a living dimension, embracing the technological principles of the TransContinuum Initiative where “edge, fog and cloud computing platforms are being pulled closer together into a seamless execution environment” and “programming has to be reinvented, with languages and tools to orchestrate collaborative distributed and decentralised components, as well as components augmented with interface contracts covering both functional and non-functional properties”. MYRTUS putstogether different technologiesto design and operate complex, distributed, and heterogeneous CPS computing infrastructures, leveraging diverse cloud to edge technologies, including from off the shelf CPUs to custom AI accelerators, offered by multiple providers. Main MYRTUS results are (i) the MYRTUS reference infrastructure, comprising a diversity of heterogeneous, autonomous, federated and collaborative computing nodes distributed across the computing continuum; (ii) a novel management scheme featuring MIRTO, an AI-powered cognitive engine capable of orchestrating, at 360°, the whole continuum infrastructure, and (iii) the MYRTUS design and programming environment to design, deploy, and operate such complex infrastructures. MYRTUS solutions represent the instruments to unlock the new living dimension of CPS, pursuing also sustainable and responsible computing, openness, security and trustworthiness, and promoting strategic industrial cooperations by establishing synergies with relevant initiatives and projects, as IPCEI, Gaia-X, TransContinuum Initiative. Technology assessment is carried out within two challenging scenarios, Healthcare and Mobility, involving humans.